Smart Products Made Smarter

For high technology companies such as Leonardo engaging in innovative research that might not produce a commercial return on investment for up to 10 years or beyond is vital. Our vision is to enable a paradigm shift in high-value low-volume remote sensing systems from concept to production: this requires a fusion of computational imaging concepts, that blur the traditional boundaries between sensing and signal processing, through-life digital modelling, that places innovative manufacture at the heart of the total system design and finally, individual AI/Robotic support, that multiplies the output of highly skilled production and maintenance personnel. The low volume, highly complex sensor systems produced by Leonardo present complex engineering challenges for design and production. Advances in machine learning, cobotics, novel materials, additive manufacturing, digital twinning and signal & image processing provide new paradigms for the end-to-end design and production processes and requires the development of a fully integrated digital design, assembly and manufacturing capability.